Electronic Nervous Systems on Chip

Technology scaling has enabled fast advancement of computing architectures through high-density integration of components and cores, and the provision of systems on chip (SoC), e.g. NVIDIA Jetson, Xilinx UltraScale+ FPGA, ARM big.LITTLE. However, such systems are becoming hot and more prone to failure and timing violations as clock speed limits are reached. Therefore, parts of SoCs must be turned off to stay within thermal limits ("dark silicon"). This shifts challenges away from making designs smaller, setting the new focus on systems that are ultra-low power, resilient and autonomous in their adaptation to anomalies, faults, timing violations and performance degradation. There is a near exponential increase in the numbers of temporary faults caused by radiation, and permanent faults due to manufacturing defects and stress. ITRS (https://irds.ieee.org/) estimates significant device failure rates, e.g. due to wear-out, in the short term. Hence, a critical requirement for such systems is to effectively perform detection and analysis at runtime, within a minimal area and power overhead. This is at odds with current state-of-the-art, including error correcting codes (ECC), built-in-self-test (BIST), localized fault detection, and traditional modular redundancy strategies (TMR), all resulting in prohibitively high system overheads and an inability to adapt, locate or predict faults.

In complex living organisms, the nervous system is a much more efficient and adaptive "subsystem" that detects environmental changes and anomalies that impact them by transmitting signals between different parts of the organism. The nervous system works in tandem with the endocrine system, triggering appropriate regulatory or repair responses. Nervous systems naturally scale up, adapt and operate autonomously in a de-centralised manner. In the Nervous Systems on Chip project the overall vision is to rejuvenate modern electronic systems and particularly the way in which such systems are designed to act autonomously to become more reliable.

The goal of the project is to develop a methodology for "self-aware" electronic systems with an embedded artificial nervous system that can sense its state and performance, and exploit the structure and computational power of these kinds of bio-inspired mechanisms for autonomous tolerance of faults. Nervous Systems on Chip is an inter-disciplinary collaboration that brings together networks of spiking neurons with electronic systems, so that they form hardware platforms with inherently embedded artificial "nervous systems". This approach has never before been used to make the technology we all carry around in our pockets more efficient and reliable, making the research "blue-skies" at the cutting edge of bio-inspired electronic systems design.

To ensure feasibility, the research is built around a number of hardware demonstrators of increasing complexity. NERVOUS is making use of state-of-the-art UltraScale+ FPGAs for rapid prototyping of nervous system components and complementing with an electronic design environment and developing models and methodologies in this area will be a focus of this PhD project.

To ensure accessibility beyond the project, a design methodology will be developed and an EDA tool supporting automatic integration and training of electronic nervous system components with traditional circuit designs, allowing engineers to apply our technology without having to worry about the intricate details of electronic-neuron interfacing. This will be demonstrated for digital FPGA designs at the HDL level in collaboration with Xilinx as part of the wider research project.

To ensure scalability, we will verify and evaluate the Nervous Systems on Chip methodology on a range of relevant large-scale processor designs provided by our partner ARM, who will also advise on fault performance requirements.